A therapeutic anti-IL16 antibody for the treatment of Ischaemic Reperfusion Injury

When there is a sudden loss of blood flow, such as may occur during surgery or as a result of a blood clot, tissue damage can occur. In addition, when blood flow is restored further damage can be caused related to the ensuing inflammatory response and this is referred to as 'Ischaemic Reperfusion Injury'. We have generated an mouse antibody (via immunisation with a human protein) that is able to neutralise the activation and migration of inflammatory cells to sites that have been damaged by loss of blood supply, and thus reduce tissue and organ damage. We have shown that this antibody can successfully prevent acute kidney damage in a mouse model, where blood flow is restricted. We now aim to increase the potency of this mouse antibody and modify it such that it will be safe to use in humans to prevent reperfusion injury occurring during surgical procedures. It is likely that it will also prove to be useful for other inflammatory diseases.